Design for Virtuosity: Modelling and Supporting Expertise in Digital Musical Interaction

Musical performers spend many years achieving proficiency on their instruments. Newly-created digital musical instruments (DMIs) face a significant barrier to adoption in that few performers are willing to repeat these years of training to develop expertise on an unknown instrument. Without expert players, evaluating the success of a DMI design is challenging, and establishing its place in a broader musical community is nearly impossible. As a result, while many digital instruments have been created over the past decade, few have achieved lasting impact beyond the first few performances.

This fellowship proposes a new approach to DMI design which repurposes the existing skills and experience of trained musicians, providing them with a rapid path to virtuosity without years of retraining. The research programme is organised around two complementary themes: study of performer-instrument interaction and creation of new instruments which capture the full richness and subtlety of virtuosic performance.

First, models will be developed of the interaction between performer and instrument. Instrumental performance can be considered a special case of human-machine interaction which is interesting both for its complexity and for the common experience that the musical instrument becomes an extension of the body: while playing, the performer is often not consciously thinking about the instrument. Controlled experiments and participatory design exercises will establish how an instrument's design affects the development of expertise, and how existing expertise can be transferred to newly-created instruments.

Second, the resulting models will be applied to the DMI creation process, taking a holistic approach unifying hardware design, digital signal processing, human-computer interaction (HCI) and artistic considerations. Existing DMIs often implicitly prioritise the convenience of the computer over the experience of the human player. On acoustic instruments, the entire physical object contributes to the sound, however subtly, but the choice of sensors in a DMI typically reduces the performer's actions to just a few machine-tractable dimensions. This fellowship will create instruments which deliberately oversample the interaction, using more sensors and higher sampling rates than apparently necessary, not to create a more complicated instrument, but rather to capture the subtle nuances that experts prize. Evaluation of the new DMIs will help refine the original models of performer-instrument interaction.

This project focuses on musical interaction, but the principle of repurposing expertise is widely applicable within HCI. The capabilities of human users cannot be modelled only through generic cognitive and motor processes; real people have specialist skills developed over years of practice, and new technologies which connect to those skills are far more likely to find acceptance than ones which must be learned from scratch. Music is a good test case since instrumental training is widespread and reasonably standardised, but the findings will be relevant to other expert domains.

This fellowship supports the time of the PI and two postdoctoral researchers. One postdoc will focus on performer studies and interaction, the other on digital signal processing and data mapping strategies. Close collaboration with musicians throughout the research will ensure its relevance to that community. This research integrates hardware design, digital signal processing, human-computer interaction, cognitive science, musicology and arts practice. The PI, with background and professional activities in music composition, electronic engineering and HCI, is ideally placed to lead this multidisciplinary project.

Potential impact
This fellowship holds benefits for a wide variety of groups beyond academic researchers, both in the UK and internationally:

Industry:

* Musical instrument manufacturers, who will benefit from new tools and approaches to instrument design. Selling the same instruments year-upon-year risks market saturation, but conversely, uptake of unfamiliar instruments is a challenge for the industry owing to long learning curves. This fellowship will demonstrate how to create instruments which are creatively distinct from previous designs but still connect to existing skills.
* The broader technology industry, through creation and sales of computer interfaces which integrate into a user's existing workflows.
* Concert venues and promoters, who will benefit from performances involving new creative digital tools.
* Electronics companies serving the open-source and maker communities, who can develop and sell tools based on the open-source hardware released during this project. Open-source hardware makes the designs available freely to all, but it is also an important economic engine, as evidenced by successful companies like Arduino in Italy and SparkFun and Adafruit in the United States. This project will support the UK's growing role as a driver of the open hardware movement.

Musicians:

* Professional performers, who will benefit from instruments which connect to their existing training. By reducing relearning, instruments on the fellowship will make better use of their time, which holds a direct economic benefit.
* Composers, who will benefit in two ways: from immediate opportunities to write for new instruments during the fellowship, and from continuing opportunities when new instruments become established in the musical community.
* Instrumental teachers and students, for whom a deeper understanding of performer-instrument interaction will be relevant to teaching the subtle details of performance technique.
* Disabled and special-needs musicians, who will benefit from instruments which make more effective use of their abilities (with assistance from project partner The One-Handed Musical Instrument Trust).

Schools and Third Sector:

* School music teachers, who can use new digital instruments to promote student interest in music learning.
* Science and technology teachers, who already use the CS4Fn/EE4Fn (Computer Science for Fun; Electronic Engineering for Fun) project at QMUL to promote student interest in computing/engineering careers. This fellowship will contribute new articles and activities on digital musical instruments to the project and assist with the project's dissemination into schools.
* Independent groups promoting STEM (Science/Technology/Engineering/Maths) education, who can use digital musical instruments as the basis of workshop and outreach activities for students.
* Charities promoting music accessibility, for whom the workshop organised by partner OHMI can serve as a model, and for whom the technologies developed on the fellowship can later be applied to create accessible musical interfaces.

Wider Public:

* Amateur musicians, who will benefit from new instruments which make effective use of their training time.
* Audiences, who will benefit from engaging digital musical instrument performances where the expertise of the performer is clearly evident.
* Electronics hobbyists, who can use the open-source tools created on this project; these tools will be designed to use commonly-available fabrication techniques such as 3D printing to make them more accessible.

In addition to the fellowship's primary research activities, a targeted programme of workshops, concerts, recordings, artist residencies, schools talks, industry events and release of open-source designs will ensure the fellowship reaches the beneficiaries named above. See Pathways to Impact for full details.